Warrior burials in Archaic Macedonia: Identity, Power and Ideology

This project will explore the developing social structure of ancient Macedonia through the examination of the material record, especially warrior burials. The elite identity promoted by this specific type of burial will interpreted in relationship to the rise of a new 'royal' power structure. Notions of power and ideology as well as the origins of kingship in ancient Macedonia in the Archaic period up to Alexander I (8th - 5th B.C.), will be further examined through a modern anthropological lens.